Adapted yeast for superior carbon conversion

In this project Ingenza, a World-leading Synthetic Biology company, and Ark Genomics, a World-leading laboratory focused on the genome sequencing will collaborate to identify and analyse the genomes of genetically modified yeast used for the production of biofuels. The rational interpretation of the resulting genotypic data will greatly accelerate Ingenza's strain improvement programme focused on the development of more efficient bioprocesses for the production of biofuels.